A Cold and Dusty Universe: Understanding the cosmic dust and cold gas in nearby galaxies.

The student will become an active member of several international teams, getting the opportunity to work with researches across the globe. These teams include the HASHTAG, DOWSING teams using the James Clark Maxwell Telescope (JCMT) in Hawaii, the IMEGIN team using IRAM in Spain, and the MUSCAT team using the Large Millimeter Telescope (LMT) in Mexico.

The project will investigate the interplay between the cosmic dust and the other components of the interstellar medium. However, very little quantitative analysis has been done extra-galactically due to previous limits on resolution. We also know relatively little about the dust itself, and our recent work discovered that the dust's properties vary significantly across a galaxy. In this project the student will help develop new analysis tools to maximise the information from our observations (for example high-resolution SED-fitters, and hierarchical Bayesian fitting), and applying these techniques to our new high-resolution datasets.

We will then study the interstellar medium and star formation on the scale of individual giant molecular clouds. This includes investigating what is causing changes in the cosmic dust, the amount of dark gas, and what is heating the dust. We will then look at what regulates the star-formation process in galaxies, whether it's dominated by local properties. How global galaxy relations, like the correlation between surfacedensity of star-formation and gas (Schmidt-Kennicutt law), are built from the small scale giant molecular clouds will be investigated.

During the PhD you will learn key skills in data analysis, machine learning, big data analysis techniques, as well as presentation skills. It is expected that you will have the opportunity to learn hands-on by observing at an international telescope, and participate at international conferences. You will also have access to range of training events both within the department and organised by the University.